Perron-Frobenius theory and max-algebraic combinatorics of nonnegative matrices

Max-algebra is a rapidly evolving branch of mathematics with potential to solve a class of non-linear problems in mathematics, science and engineering that can be given the form of linear problems, when arithmetical addition is replaced by the operation of maximum and arithmetical multiplication is replaced by addition. Besides the advantage of dealing with non-linear problems as if they were linear, the techniques of max-algebra enable us in many cases to efficiently describe the set of all solutions and thus to choose a best one with respect to a specified criterion. It also provides an algebraic encoding of a class of combinatorial or combinatorial optimisation problems.
Although the foundations of max-algebra were created in the first pioneering papers produced in the heart of England 50 years ago, it is mainly after 2000 that we see a remarkable expansion of this area in a number of research centres worldwide (e.g. Paris, Berkeley, San Diego, Delft, Madison and Moscow). Nowadays it penetrates a range of areas of mathematics from algebraic topology, functional analysis, linear algebra and geometry, to non-linear, discrete and stochastic optimisation and mathematical biology. The number of conferences, mini-symposia, workshops and other events devoted partly or wholly to max-algebra is increasing. A number of research monographs have been published, three of them since 2005. Applications are both theoretical (for instance in discrete-event dynamic systems, control theory and optimisation) and practical (analysis of the Dutch railway network).
Following the recent remarkable expansion of max-algebra and latest research findings, it seems to be the right time to use the recently developed powerful combinatorial techniques of max-algebra to strengthen the interplay between max-algebra and conventional linear algebra. This means for instance to develop the Perron-Frobenius theory in semirings, develop the theory of max-algebraic tensors, solve the mean-payoff games and max-algebraic matrix equations. This will have an immediate impact on the understanding of a range of properties of matrices which find applications in other areas of mathematics, in physics, computer science, engineering, biology and elsewhere in a way similar to that of conventional linear algebra. For instance it will enable researchers to solve systems of max-algebraic equations, help to analyse complex systems of information technology by using a max-algebraic rather than traditional model, find a steady regime in systems with max-linear dynamics, model and solve problems arising in solid state physics, or in certain types of scheduling problems.
To feed into this project and also to help to address the challenges, the PI will link this research with the work of the existing UK working group in tropical mathematics funded by the London Mathematical Society, which he chairs. Research meetings of this group are organised three times a year in Warwick, Manchester and Birmingham and are attended by more than 30 colleagues from a number of UK universities. The PI will form collaborative networks and strategic partnership with a number of internationally leading centres in max-algebra to further advance the field.
It is expected that as a consequence of this project the PI will obtain support to organise an international conference on tropical mathematics at Birmingham in 2014 or 2015 and in the future to create a centre for tropical mathematics (CTM), which will have several funded research projects. CTM will organise international research workshops and conferences, provide expertise for industrial partners and for specialised undergraduate and postgraduate courses. It will closely cooperate with the research group CICADA at the University of Manchester and with the existing similar centre at the Ecole Polytechnique in Paris.

Potential impact
1. The principal objective of the proposed research is to use the recently developed powerful combinatorial methodology in max-algebra to develop the interplay between linear algebra of nonnegative matrices and max-algebra. This will have an immediate impact on any researcher working in max-algebra and on many researchers in linear and numerical linear algebra as it will enable further research progress by providing new max-algebraic and linear-algebraic methodologies.
2. In the longer term the results of this project will be useful for researchers in other areas of mathematics and for researchers in physics, computer science, engineering, biology and elsewhere in a way similar to that of conventional linear algebra. For instance it will enable researchers to solve systems of max-algebraic equations, help to analyse complex systems of information technology by using a max-algebraic rather than traditional model, find a steady regime in systems with max-linear dynamics, model and solve problems arising in solid state physics, or in certain types of scheduling problems.
3. Network Rail has recently expressed interest in the use of max-algebraic methodology for the analysis of stability of the UK railway network and its possible use in railway scheduling. This follows a successful attempt for such an application in the Dutch railway network achieved in recent years. It is expected that this would eventually lead to a smoother and more reliable train service in selected areas. Consequently, it would not only have an impact on the quality of life of passengers but also on the efficiency of the use of resources and thus also on environmental sustainability.
4. In the longer term, it is also the intention to create a centre for tropical mathematics (CTM) at Birmingham, which will have several funded research projects. The results of the proposed research will be of fundamental importance for the creation of such a centre. The CTM will organise international research workshops and conferences, provide expertise for industrial partners and prepare specialised undergraduate and postgraduate courses. This will strengthen the dissemination of the max-algebraic expertise, prepare a number of highly skilled researchers in this field and enhance the research capacity of the host School.
5. Successful applications will attract attention to max-algebra as a new mathematical area that provides novel approaches to solving both theoretical and practical problems. It should therefore attract further funding not only by research councils but also by industrial partners. Hence among the beneficiaries should eventually also be the host university by receiving new sources of research funding.
6. It is expected that successful applications will increase public awareness and support of mathematics research. So a beneficiary will also be mathematics as a science.